SABRE (Silicon Anode Battery for Rapid Electrification)

The SABRE project will deliver a combination of advanced Li-ion cell design and novel silicon anode material to achieve higher energy density that support the demand for increased EV driving range. Silicon with its greater affinity for lithium than graphite can enable increased cell energy density. Nexeon's silicon material design is highly innovative achieving a combination of high lithium capacity with low volume change for long cycle life. Britishvolt will apply innovate computer-aided cell design and simulation to accelerate the integration of silicon into the anode design. These tasks will be supported by UCL's Electrochemical Innovation Lab. The project will also utilise UK based cell assembly capabilities for the fabrication of 21700 cells to test and validate the new cell design.